Using tissue and cell engineering to improve efficacy and reduce immunogenicity in nerve repair

Peripheral nerve injury (PNI) can cause life-long damage to the injured nerve and target organs, leading to a decrease in quality of life. These injury types are complex to recover from as outcomes are so varied and the needs of patients differ hugely. A potential treatment is the implantation of cellular materials at the injured site to improve nerve repair. Further research is required to improve this technology, particularly by making the cells safe and effective. During this project I will be focussing on the following points:

1 Find the most suitable differentiation protocol and initial cell type (iPSCs/ESCs from varying origins) for conditional immortalisation.
2 Explore the best method for conditional immortalisation of the chosen cell type
3 Moving forward: looking at the immune responses to engineered neural tissue (EngNT) and exploration of strategies to avoid immune rejection, either by genetically engineering cells, masking cells using biomaterials or a combination of both.